Image Data Security

Red Dog Photography recognises the importance and necessity of image data security from both a legal and a business confidence viewpoint and want to introduce systems and operational methods that will change the way we capture, store, retrieve and disseminate the digital image files we are responsible for.